Numerical Investigation of Aero-elasticity in Modern Low-Pressure Turbines

A feature of modern aeronautical Low Pressure Turbines (LPTs) is their high blade loadings with complex transient and separated flow regimes. This aerodynamic unsteady flow field may interact with blade's structure motion in a complex non-linear fashion leading to flutter and forced response instability. Understanding the physics of onset of flutter for future generations of LPTs is essential in order to examine the vibration stress levels and ensuring blade mechanical integrity. In this project, a novel method is used to explore the mechanism of flutter and forced response in modern LPTs. Using a direct numerical simulation model as a computational wind tunnel, the effects of various sources of unsteadiness on force response and flutter instability of blades will be studied. The numerical model will also be used to identify the relative merits and adequate working range of current low-fidelity numerical methods for modern LPT aeromechanical design and analysis.

Potential impact
At present the UK gas turbine industry is the second largest in the world after the US and currently responsible for the employment of 6.8 per cent of UK manufacturing jobs. Over the next 20 years, it is predicted, to be worth in-excess of US$1,650 billion. One of the greatest challenge faced by this industry is accurate prediction of flutter and forced response in gas turbines. Increased accuracy and reliability of aero-elasticity predictions allow pushing limits further such as to make turbomachines lighter and more environment-friendly. This research proposal will focus on fluid and structure interactions in a modern low pressure turbine and effect of blade row interactions on aero-elasticity instabilities. The project will promote the adoption of high-fidelity solver and knowledge of details of flow for aero-elasticity predictions. Using a direct numerical simulation model as a computational wind tunnel, the effects of various sources of unsteadiness on force response and flutter instability of blades will be studied. The novel numerical tools developed in this study can be also used to explore and prevent complex aero-elastic instabilities in a wide range of engineering systems such as blade stall-induced vibrations in large modern offshore wind turbines and low pressure steam turbines at off-design points.